Development of an Enhanced Numerical Modelling Visualization (NMV) Approach for Wellbore Stability Mechanisms

Visualization of complex three-dimensional data is an important part of successful stakeholder engagement and dissemination/management of geoscientific data. For example, evaluation of borehole stability requires an understanding of the complex interaction of the underlying geology, fracture mechanics of the host rock mass and the detrimental effects of the changing stress redistribution during extraction of the hydrocarbon reservoir. This research will utilize digital reconstruction of borehole data and incorporation of three-dimensional numerical modelling of borehole instability mechanisms to demonstrate how innovative use of both virtual and augmented reality (VR and AR) can provide improved visualization and enhanced understanding of complex phenomena controlling deformation and failure of rock surrounding a borehole at depth. The project, through analysis of case study data, will provide new approaches for documentation and communication of modelled results through a virtual environment, highlighting spatial and temporal changes resulting from evolution of stress induced wellbore failure. AR and VR platforms provide easily distributed file formats that can be used by a wide range of stakeholders exploring the data in virtual space, from any angle, in a dynamic environment.